Rapid Assessment, Characterisation and Localisation of GNSS denial of service attacks [RASCAL]

The RASCAL project will develop and demonstrate an innovative solution to GNSS interference detection, characterisation and localisation system. The approach will enable a wide variety of GNSS (Global Navigation Satellite System) interferences to be detected, characterised and isolated in order to locate and remove the source of the interference. RASCAL will be suitable for handheld deployment, as well as for installation and operation within patrols cars or dedicated vehicles. Police forces, emergency services and frequency regulators will be able to use RASCAL to poinpont the type and location of an emitter that is causing interference to GNSS services. RASCAL will provide protection to open services, safety of life services (eg EGNOS) and governmental services (eg Public Regulated Service). RASCAL will addess a gap within existing capabilities, by focussing on a portable system capable of being used by multiple user communities in the private and public sectors.